Cellular distribution and control of intracellular pH signalling in cerebellar Purkinje neurones

Doctors currently treat patients with epilepsy, movement disorders and some forms of migraine with a set of drugs called carbonic anhydrase inhibitors. The reason why these drugs work, clinically, is unknown. Our basic science points to an action on pH changes in the computational part of nerve cells in the brain. Our current evidence not only provides an explanation as to why these drugs work, but also suggests that a major part of nerve cell function is being ignored by the neuroscience community. Our work is aimed at understanding better the role of neuronal pH changes in normal nerve function. We can then compare these changes with those seen in either patients with carbonic anhydrase sensitive disorders or in animal models of similar diseases.

Technical abstract
A group of neurological disorders comprising epilepsy, periodic cerebellar ataxia, and familial hemiplegic migrane are associated with P/Q-type channelopathies affecting neuronal Ca2+ signals. All of these conditions are responsive to treatment with carbonic anhydrase inhibitors, however the clinical mode of action is unknown. Our recent results suggest that a reduction of regional neuronal pH changes is a factor in these diseases. Furthermore, our results show that carbonic anhydrase inhibitors have the ability to reverse this reduction in vitro. Remarkably little is known about mammalian neural pH regulation, particularly of regional pH in Purkinje neurons. Studies of global pH regulation using BCECF in mammalian neurones are of limited value since the dye has been identified as an inhibitor of the Ca2+-H+ pump. This pump is an important local pH altering mechanism ? and probably the main acid loading mechanism in neurones. Our recent work on Ca2+ and H+ transport, and dendritic pH shifts in Purkinje neurons suggest that pH microdomain signalling may have comparable relevance to Ca2+ signalling in cerebellar Purkinje cells. We now propose a novel, working hypothesis concerning the effects of P/Q-type channelopathies in reducing pH microdomain signals. This hypothesis can explain the effects of carbonic anhydrase inhibitors on calcium channel disorders as well as identifying regional pH shifts as a critical part of normal neuronal function. To investigate this, we will undertake a comprehensive study of the plasma membrane H+ transporters in rat cerebellar Purkinje cells and of the cytoplasmic buffering and compartmentation mechanisms which shape the local dynamic pH changes during physiological activity. We will also investigate the effects of carbonic anhydrase inhibitors on these functions. The results of this investigation, by providing the first comprehensive characterization of regional pH signalling in mammalian neurons, will contribute to a much wider understanding of the role of pH in brain function in both physiological and pathological conditions.